Analytical Investigation of Emergent Nonlinear Dispersive Wave Phenomena in Three Dimensional Domains with Discontinuities

Context: This research project explores the mathematical study of how waves in the ocean behave when they encounter abrupt changes in seabed depth, known as abrupt depth transitions (ADTs). These sudden shifts in seabed topography can create unusual and potentially dangerous wave patterns. The focus is on nonlinear dispersive waves, which can lead to unexpected and extreme outcomes like rogue waves—waves significantly taller than those around them.
The Challenge: Extreme (rogue) waves pose risks to coastal and offshore structures, like wind turbines and oil platforms, and ships. Understanding these phenomena is still a challenge but is crucial to improving safety and designing structures that can withstand such extreme conditions. Many existing studies rely on complex computer simulations or experimental setups, lacking the deeper insights that rigorous mathematical modelling can provide. The proposed mathematical approach will allow us to understand the core principles and relationships that govern wave interaction with ADTs, providing a deeper foundational understanding than empirical observations or simulations alone. The proposed model is particularly useful for studying nonlinear systems, where small changes can lead to significant effects. By exploring these nonlinearities, our model will reveal hidden behaviours, stability conditions, or emergent phenomena that are difficult to observe in experiments or simulations.
Aims and Objectives: Our aim is to create a robust mathematical model that will explain how waves behave over abrupt depth transitions in three-dimensional settings. This involves developing an analytical framework that will identify the underlying mechanisms of wave propagation and stability. Our key objectives are:

Develop a mathematical model that describes how nonlinear dispersive waves interact with abrupt seabed changes in 3D.
Identify the conditions under which these waves can become unstable, leading to the formation of rogue waves.

Potential Applications and Benefits: The results of this study can have significant practical applications. By understanding the conditions that lead to rogue waves, we can improve the design and safety of offshore structures, contributing to more accurate risk assessments in coastal and offshore engineering. This knowledge also supports the UK's Net Zero Strategy by providing insights that could help design sustainable offshore renewable energy infrastructure.
Beyond engineering, the outcomes could benefit a broader scientific community interested in mathematical fluid dynamics, offering a deeper understanding of how waves behave in complex environments. Our findings will be shared with the wider research community through workshops, seminars, and publications, fostering cross-disciplinary collaboration.